Single-particle strength along the Ca isotopic chain and neighbouring nuclei

This project addresses the following fundamental questions: How do long- and short-range nucleon-nucleon correlations deplete the single-particle strength in asymmetric atomic nuclei? Answering this question for asymmetric nuclei is essential not only for understanding and modeling nuclear structure of finite nuclei far from stability but also to accurately account for the effects of correlations in systems such as neutron stars. Moreover, studying strong correlations between quasi-particles in a Fermi liquid connects to other fields of physics through the quantality parameter and the delocalization of its constituents. Recent experimental results in the Oxygen isotopic chain employing quasi-free scattering reactions (QFS) have contradicted earlier studies at lower beam energies, which had suggested an unexpected strong dependency of the single particle strength with isospin asymmetry. This has sparked a strong debate in the community and has called for further investigations using this suitable QFS reaction tool to extend the study towards a wider region of the nuclear chart. This experimental project concentrates in the Ca isotopic chain and in neighbouring nuclei. The experimental work is carried out at R3B aparatues at GSI, Germany.